Humidity Food Storage IV

Our team of researchers and consumer product designers developed a novel, effective and compact storage unit that maintains optimal humidity levels while providing necessary air circulation and indicating food spoilage digitally.